Project FASTMOVE - Feasibility of Ammonia 4-stroKE Marine engines in Offshore VEssels

Project FASTMOVE will evaluate the feasibility of four-stroke ammonia-fuelled marine engines in offshore support vessels (OSVs), as a route to meet IMO regulations, and position the UK as the market leader in this field with combustion system and safety concepts for future deployment.

The project focuses specifically on OSVs, with outputs also applicable to dredgers, some of which will be \>24m in length. These vessels typically operate with large 4-stroke engines and in deep-sea ports or harbours where ammonia may be bunkered in the future to service larger 2-stroke engined vessels.